AiNGEL V1: Voice-First Virtual Integrated Health, Care, and Healthy Ageing Platform

AiNGEL is a voice-first, virtual health and care platform supporting healthy ageing at home, accessible through natural conversation, no digital skills or devices required. Rather than using screens, users talk directly to empathic, virtual companions called "Nightingalers". These personas use biosensors and voice biomarkers to help detect and potentially prevent dementia and other age-related conditions, such as Alzheimer's and Parkinson's, up to 6 to 10 years before symptoms appear. By lowering barriers to care, AiNGEL may help people stay independent for longer and receive timely, personal support.

AiNGEL quietly reimagines health, care, and ageing in place. "Nightingalers" are intelligent assistants trained in gerontology and neuropsychology, offering non-intrusive, friendly conversation and ongoing monitoring. This reduces digital exclusion among older and vulnerable adults, as no technical know-how is needed.

The platform analyses voice, breath, and conversational patterns, combining biosensor data with natural language capabilities to spot early signs of neurodegenerative conditions at home. AiNGEL is built for privacy, long-term use, and smooth NHS integration, to be free at the point of use.

Importantly, the AiNGEL aligns directly with the UK government's 10-year plan for a secure, digitally inclusive health and care system, and supports ambitions for trusted, responsible AI. By tackling digital exclusion and focusing on accessible, personalised prevention, AiNGEL seeks to help the UK lead in predictive, home-based care that is both compassionate and practical.